On birational relations among singular Fano varieties

Fano varieties are central in geometry. They generalise sphere in higher dimensions and appear in several applications.

A breakthrough in modern algebraic geometry is the development of the Minimal Model Program (MMP). Smoothness is a commonly assumed condition on varieties, but MMP dictates that one should consider mildly singular spaces.

In this project, we will study birational relations among Fano 3-folds that admit certain types of singularities. This sits among a bigger project that aims to explicitly classify algebraic varieties in dimension 3.

We will engage various methods, including Sarkiov program, techniques of MMP as well as method of maximal singularity, to tackle this problem.